Autonomous pipeline survey system

ASV, NOC and Sonardyne are working together to deliver an innovative and game changing offshore pipeline

survey system. Utilising the benefits of autonomous vehicles on the surface and underwater to make a step

change in operational cost and safety. ASV's autonomous surface vehicle C-Enduro will provide navigational

updates and mission planning to NOC's Autosub Long Range autonomous underwater vehicle which will be

using Sonardyne Solstice sidescan sonar to inspect subsea pipelines. This project will utilise stakeholder

engagement to develop a clear project plan to provide a commercial system to provide autonomous survey

capabilities and with realtime detection and notification of suspected issues for further investigation.